Engineering Phaeodactylum for vaccine production

The use of photosynthetic chassis strains has the potential to offer sustainability advantages for industrial biotechnology. This project seeks to explore how synthetic biology approaches in microalgae can be employed to optimise expression of recombinant proteins, using vaccine production as our model system.

A protocol1 for delivery of episomes to the marine diatom Phaeodactylum tricornutum has recently been devised, considerably expanding the toolbox for synthetic biology in microalgae. However, for microalgae to be considered as viable expression systems, product titre must be increased.

Several recombinant vaccines currently use bacterial and fungal systems for expression. Hepatitis B, based on the formation of VLPs based either on the surface antigen or the hepatitis core protein are currently expressed in Pichia pastoris and Saccharomyces cerevisiae. While both these strains are able to produce high biomass, there are limitations in engineering the strain to obtain correct folding of modified HepB proteins, total expression yield, induction mechanism that are not dependent on substrates toxic to the cell, such as with methanol induction in yeast, or inefficient induction of the glucose/galactose switch in S. cerevisiae. Furthermore, release of the vaccine often requires cell disruption to release the intracellular proteins. This operation can lead to loss of the product as upto 50% of the product associates with the insoluble cell debris and is lost from the purification process.

Using HepB as a starting point, strategies for the expression of HepBSAg (Hepatitis B surface antigen) and its potential secretion will be investigated in Phaeodactylum tricormutum.

An optimisation strategy for vaccine production in this host strain will be explored by combining synthetic biology approaches for construction of gene expression system together with manipulation of growth conditions. For instance, while the promoter and terminators of nitrate reductase has been used in other studies 2, considerable scope remains for investigation into the regulation of recombinant gene expression.

1. Karas, B. J. et al. Designer diatom episomes delivered by bacterial conjugation. Nat. Commun. 6, 6925 (2015).
2. Vanier, G. et al. Biochemical Characterization of Human Anti-Hepatitis B Monoclonal Antibody Produced in the Microalgae Phaeodactylum tricornutum. PLoS One 10, e0139282 (2015).